Sex Disparities in Mortality and Lifespan Inequality for Sub-Saharan Africa. A comparison with UK-based data

Limited studies on sex disparities in mortality and lifespan inequality have been carried out in Sub-Saharan Africa. This is largely due to undeveloped health and civil registration systems unlike the developed countries such as the EU. Based on studies from Western countries, 2 hypotheses of biological and non-biological categories have been advanced to explain the factors surrounding the excess male mortality than the females. In my ESRC PhD studentship, I propose a study to establish the main drivers of sex disparities in mortality for Sub-Saharan African countries in comparison to the UK-based data.